Security Improvements - Internal & Product/Service Design

"MadeBrave® Ltd, is a digital design agency based in Glasgow.

We offer a full service marketing solution to a multitude of sectors spanning the bridge between content design and creation through to digital and online solutions, including social media and training."